Advanced characterization of thin-film PZT for enhanced manufacturability and performance of pyroelectric Infrared detectors

The "Advanced characterization of thin-film PZT for enhanced manufacturability and performance of pyroelectric Infrared detectors" project is an initiative which combines the skills and expertise of Pyreos Ltd, the world's only thin-film pyroelectric supplier and NPL, the national measurement standards laboratory for the United Kingdom, to advance the state-of-the-art of the manufacturing and characterization of thin-film pyroelectric detectors.

This is a growing area of academic research and given its uniqueness and importance, it is an area of interest for UK national laboratories to participate in.[1] Techniques developed on the project are likely to be widely applicable in the field of functional thin-film (especially ferroelectric) oxides for MEMS and IoT applications.

[1] Applied Surface Science Volume 421B, 557-564 (2017), J Appl. Phys 118 195706 (2015), Acta Physica Sinica65(12) 127201 (2016).